Surface Treatment Performance Evaluation and Optimisation of Specification for Pulp-Fibre Containers for Dry and Liquid Consumer Goods

"This project will assess and seek to optimise the performance of surface treatments for a biodegradable packaging solution to be used as an alternative to plastic packaging for fast moving consumer goods - including dry foods, bottled drinks and household products. Optimisation of the surface treatment will enable replacement of PET with moulded paper pulp containers.

The project builds on considerable work to date that has established a solution for the manufacture of the containers and the development of a closure solution from the same paper pulp material for whole product recyclability/compostability. This project focuses on developing and optimising the surface treatment to meet all regulatory, functional and economic performance criteria."